The Role of Independent Cinema in the Age of On-Demand Culture

This investigation of independent cinema exhibition demands in-depth analysis of exhibition practices alongside a broad understanding of the complex and shifting contextual frameworks - cultural, historical, industrial, political and regulatory - within which those practices take place. Likely research questions are:
How have the challenges of on-demand culture, Brexit and the post-pandemic shaped the business strategies and programming practices of independent cinema exhibition?
In what ways do the policies and priorities of funders and regulators - centrally the BFI's 2033 strategy and its Film Audience Network - affect the operations of independent cinemas? How effective are existing policy mechanisms at supporting the sector, and how might they be improved?
What cultural role do independent cinemas play and how might that role be sustained?